Stickyworld Pilot Drive

Through the Clean and Cool programme, Stickyworld Ltd has uncovered opportunities across the sustainability

and environmental sectors for deployment of its highly visual crowdsourcing technology. It has identified the

need to develop a strategy to reach and engage with large target organisations, and improve and contextualise

its demonstration material for potential buyers in a range of roles. Stickyworld aims to develop its business

model, pricing and demonstrable RoI for these organisations demonstration the value of crowdsourced ideas,

knowledge and feedback from invited internal or external stakeholders when developing new products,

services, processes or environments. Through the activity of the Pilot Drive project, the Stickyworld will work

with a specialist SF based SaaS consultant to refine its value proposition and RoI for the larger organisations

working in and around innovation, sustainability and environment. It will prepare new demonstrator material

that supports this improved proposition and will begin to engage several large organisations operating across

both UK/US locations with a view to developing paid pilots in 2018.